Quantum computing with trapped ions Fast, high-fidelity entanglement via optical phase control

Trapped-ion devices have demonstrated, on a small number of qubits, all the building-blocks required to build a quantum computer with precision better than any competing technology. The aim of this project is to develop and utilise a world class intermediate scale quantum computer that, by virtue of high-fidelity any qubit to-any qubit entangling gates along with low error rates, will operate at a performance level currently unachievable in any other architecture.

Dr Chris Ballance

Trapped-ion devices have demonstrated, on a small number of qubits, all the building-blocks required to build a quantum computer with precision better than any competing technology. However the speed of these devices, limited by the entangling gates, has not increased commensurately. The aim of this project is to change this by exploiting optical phase control to significantly speed up trapped ion entangling gates whilst also removing several currently limiting fundamental sources of error. In preliminary work, we have recently demonstrated the first high speed entangling logic gates for trapped ion qubits. We achieved a fidelity of 99.8% for a 1.6 gate time, close to the highest reported two-qubit gate fidelities of 99.9%, but more than an order of magnitude faster. Over the course of this project we will extend this proof-of-concept technique to demonstrate the first high-speed control of multi-qubit registers.